Project W.A.S.T.E.

This project will develop a container that can be used to preserve & serve consumables that
deteriorate when in contact with oxygen. Oxidisation causes flavour to deteriorate and
accelerates spoilage. Improper storage that fails to prevent oxidisation contributes to the 7.2m
tonnes of food & drink that are thrown away in the UK every year, costing us £12bn a year,
and the corresponding waste of resources and negative environmental impact (Source: GOV
2013).
The enclosed POC project demonstrates a novel displacement based container system that
displaces air within the container, which prevents oxidisation and delays spoilage. The
concept is protected by a patent application.
The initial market focus is a wine bottle due to high consumer interest in storage solutions that
successfully preserve flavour. Longer-term market opportunities exist to contain other liquids
that deteriorate with oxidisation, including industrial, chemical & pharmaceutical products.
The key benefits of this container are that it extends the lifespan of consumable goods & will
therefore help to reduce wastage, save consumers money & have a positive impact on the
environment. It could contribute to changing consumer behaviour as awareness grows of the
financial and environmental impact of wasted food & drink.
The applicants comprise of consumer product designers & commercial specialists in
collaboration with manufacturing/prototyping partners. The project also has formal support
from consumer product distributors that have provided the applicants with valuable market
feedback.
The applicants’ aim is to obtain formal proof of concept of the container storage design and
preservation function, which is critical to exploitation of the concept.